Sheffield Hallam University and Sheffield Precision Medical Limited KTP 23-24 R2

To embed advanced materials analysis and surface characterisation techniques through the development of an industry leading surface cleansing process for high precision medical instrumentation.